The Professional Skills Development Challenge in Engineering

The Royal Academy of Engineering (RAEng) recently reported that there is high demand for engineering graduates to fulfil national economic needs in both engineering and non-engineering jobs [1]. However, the real challenge that society faces is the supply of 'job-ready' engineering graduates with the professional skills to face the ever-changing demands of future workplaces. The RAEng urges universities to incorporate in their courses 'experience-led' components such as active learning, project- and problem-based learning (PBL) [2]. Employers report that the top three most desired skills in graduates in 2015 are the "ability to a) work in teams, b) make decisions/solve problems and, c) communicate with others" [3]. However, it is still unclear how active learning and project-based learning can be best exploited within educational contexts to develop professional skills.
The challenge that Higher Education must urgently address is understanding how to develop these skills in an engineering graduate as to inform and improve educational practices. This project will address this challenge by investigating behavioural/performance characteristics of students when working in PBL activities. The proposed project will build on existing research [4] by showing how students develop professional skills in group work, by examining their behaviour in actual teaching settings.
The objective of this project is to establish the link between behaviour patterns, communication skills and the development of problem-solving skills (transition from novice to expert) in the context of collaborative learning (teamwork) to improve the effectiveness of pedagogical practices.
This research work is underpinned by the social cognitive theory of learning [5] and will use a mixed-methods (qualitative and quantitative) approach to elucidate the links between behavioural and performance characteristics in the skills' domain. This longitudinal study will be carried out over the course of three years in which patterns of student participants taking a year-long class in Chemical and Process Engineering will be observed and analysed.
The findings from this research will directly impact educational practices in higher education and in turn will improve professional skills development of engineering graduates. Likewise, this research will contribute more widely to progress our understanding on skill development in engineering graduates and also of learning processes; how they occur and how can they be affected. Moreover, the project will also add to the body of knowledge and in the emerging discipline of Engineering Education and more widely in Educational Psychology.
Finally, the results of this project will strengthen Strathclyde's current research capability and reputation as a leader in Engineering Education.

[1] Royal Academy of Engineering (2013), Skills for the nation: engineering undergraduates in the UK.
[2] Royal Academy of Engineering (2010). Engineering graduates for industry.
[3] Adams, S (2015). The 10 Skills employers most want in 2015 graduates, Forbes, November 12 online.
[4] Mills, JE, & Treagust, DF (2003). Engineering education-Is problem-based or project-based learning the answer? Australasian J. Eng. Education, 3(2), 2-16.
[5] Mercer, N and Howe, C (2012). Explaining the dialogic processes of teaching and learning: the value and potential of sociocultural theory. Learning, Culture and Social Interaction, 1, 12-21.